How might an unmet patient need in metal health concerning memory be satisfied using transcribed session summaries

Poor mental health is the biggest health problem we face. Historic stigma, privacy concerns and ignorance have resulted in systematic underfunding of research hampering innovation. Consequently, there is an absence of consistent systematic data on which to base research and exploit new approaches e.g., AI techniques. Sylvie, Co-Opts product, is a potential solution that can improve mental health therapies.

Co-Opts, with the help from the Aster Foundation, found that service-users, as well as friends and family of service-users in mental health therapies, thought that Sylvie could improve their experience of mental health therapies.

Sylvie's initial focus was on helping clinicians' productivity. Service-users were getting the data only as a by-product of GDPR implications. This project's focus is to use design-thinking and user engagement to examine the implications of using Sylvie as part of mental health therapy from service-users and clinicians' perspective. We will explore three key issues with these two groups of users:

1. The impact of design choices on the device (e.g. shape, size, colour, patterns and hardware features) on the therapeutic alliance, with the aim to design a device that minimises any impact on this alliance.
2. How to present the data from one session to both groups without limiting ways of using the data. We have found that service-users and their family/friends creatively suggested a wide range of approaches and ways they might use the data, far more than we expected for the sample size. A key design objective is to encourage this adaptation. It is also clear that as treatment progresses service-users may prefer different presentations. Clinicians may also wish to present treatment data over time to the service user in different ways, depending on various factors (e.g. treatment points, goals, etc.).
3. How the data might be presented through time. This is important because the service-user's motivation to recover is perhaps the most critical factor in determining outcomes. Our research suggests that being able to see the progress on Sylvie is important for maintaining motivation, particularly after poor sessions, for service-users.

We expect that the design, thinking, learning, and lessons we will take from this project will serve us well into the future as we do not expect this to be a one-off exercise, but rather become an integral part of the company's engagement with service-users and clinicians.